Semantic Communications Enabled Virtual Reality

This PhD project aims to develop secure and efficient cryptographic protocols for Semantic Communications Enabled Virtual Reality (SCE-VR) by leveraging
the power of post-quantum cryptography (PQC). As VR systems become increasingly immersive and interactive, ensuring the privacy and integrity of communication in these environments is crucial-especially in the face of quantum computing threats. By tailoring PQC schemes to the unique demands of semantic VR communication, this
research will investigate the performance trade-offs involved in integrating cryptographic safeguards without degrading user experience.

In particular, the project explores the novel application of non-commutative algebra-especially quaternion algebras-as a framework to unify and enhance isogeny- and
lattice-based cryptographic systems. Isogeny-based schemes offer compact keys and resistance to conventional attacks but face implementation challenges, while lattice-based
schemes are versatile and quantum-safe but sensitive to parameter tuning. The research proposes that quaternions can bridge these domains, offering new constructions that mitigate the individual limitations of each.

Under the supervision of Professor Cong Ling, the project will involve theoretical design, performance evaluation, and potential implementation of new cryptographic
mechanisms that are both secure and practical. The goal is to advance the field of post-quantum cryptography by contributing to non-commutative cryptographic methods, and
to lay the foundation for trusted, quantum-resilient communication in next-generation VR systems.